Citizens at the citys heart (C.A.T.C.H.) On-demand mobility solution

Title: Citizens At The City's Heart (C.A.T.C.H.) On-demand mobility solution
Abstract:
TravelAI together with partners ELGIN, ITOWorld, and Placr will bring together industry leading TRL9 technologies to deliver a citizen- and business-centred journey planner and transport-usage data service that uniquely crowd sources multi-modal user data.

CATCH puts the citizen at the heart of a data-led transport revolution, where changes in service provision can be tracked and optimised, and citizen movements help inform journey modelling and uniquely create the live data points. Furthermore it establishes a foundation on which to test and build new services and business models. CATCH benefits local economies, the environment, citizens, quality of life, and in time the cost of travel through improvements in capacity utilisation.

CATCH provides a multi-modal door-to-door journey planner to help citizens make the most effective use of their cities' interconnected transport system. The journey planner will have particular features to aid the planning of journeys to and from business premises, such as the inclusion of a business directory and business-contributed information pertinent to travel to and from their premises. The usefulness of the journey planner will also provide the incentive for citizens to download the app and participate in the initiative by consenting to automatically submit their own data.

This user data comprises their history of journey planner searches, their automatically-generated transport usage logs and any manual contributions, such as locations of potholes, notifications of late-running services or sentiment on the quality of a particular transport service. The data will be automatically analysed to enhance it with meta data such as the categorisation of purpose (e.g. commute or shopping trip). The combined data of all participating citizens will provide local government, transport planners and operators with a rich dataset to better understand the interdependency of various modes of transport and inform more effective transport services.

It will also allow companies to understand travel to and from their premises so that they may be able to develop flexible working practices that take into consideration the needs of the business with the travel needs of employees and visitors.